Scaling-up of a Highly Modular Rotating Packed Bed Plant with an Ef?cient Solvent for Capture Cost Reduction (HiRECORD)

HiRECORD will demonstrate at TRL 6, a modular CO2 capture plant that will comprise a Rotating Packed Bed (RPB) absorber and an advanced RPB desorber, with integrated spinning reboiler (RPB-ISR) for the first time. The plant will be of 10 tonnes per day (TPD) CO2 capture capacity and will operate with Carbon Clean’s advanced, APBS-CDRMax solvent. It will be operated on the premises of a natural-gas power plant (ELPEDISON), of an industrial gas boiler (TOTAL ENERGIES ONE TECH) and of a quicklime plant (CAO Hellas), highlighting the high modularity and flexibility of RPB processes with flue gases of different specifications. The advanced capture plant is expected to deliver up to a 50% reduction in carbon capture cost, compared to conventional MEA solvent-based, packed-bed technologies. Costs are expected to be lower, given the size of the mass transfer equipment is reduced by 10 times and the overall unit footprint is up to 50% smaller than conventional carbon capture units. There should also be a regeneration energy of 2.0-2.1 GJ/tCO2 due to the use of the APBS-CDRMax solvent and the RPB-ISR. These features should also enable 20% and 50% lower environmental and safety impacts as the solvent and operating conditions will minimise emissions, corrosion and make-up requirements. Techno-economic studies will also include an industrial cluster in Northern Greece, where options of CO2 utilisation, as well transportation and sequestration in nearby geological sites, will also be investigated. Extensive societal, public acceptance and policy studies will also be performed, including surveys to the over 750 members of the industrial association partner SEVE.